nanoRail: Non-Intrusive Geotechnical Stability Monitoring System Using Satellite Interferometry

**nanoRail** project aims to revolutionise how railway infrastructure is monitored for potential geotechnical risks, such as landslides, subsidence, and soil erosion. By leveraging **satellite-based Interferometric Synthetic Aperture Radar (InSAR)** technology, the system will provide highly accurate and continuous monitoring of ground deformation around rail tracks without needing ground-based sensors or intrusive installations.

The system integrates cutting-edge satellite data with **advanced machine-learning algorithms** to predict potential geotechnical failures before they occur. This proactive approach allows railway operators to address emerging risks early, reducing the likelihood of costly emergency repairs and minimising service disruptions. The system also features real-time alerts and an intuitive dashboard, allowing operators to monitor infrastructure stability and take action when necessary.

Designed to be scalable and cost-effective, the global monitoring system applies to rail networks, providing a flexible solution for different environments and geographical conditions. The system's reliance on existing satellite infrastructure ensures broad coverage without the need for expensive and disruptive sensor networks. It is a valuable tool for improving rail infrastructure safety and efficiency.

Our project will initially focus on a feasibility study to develop and refine the technology, followed by a pilot deployment on a selected railway segment to test and validate its performance. This will lay the groundwork for a full-scale rollout, enabling rail operators to enhance safety, optimize maintenance schedules, and reduce operational costs.

This innovative approach aligns with the increasing demand for infrastructure safety. It addresses the rail industry's growing need for non-intrusive, sustainable, and scalable solutions to manage and mitigate geotechnical risks. Using satellite technology and machine learning, our project provides a forward-thinking answer to one of the worldwide critical challenges rail operators face.

The Non-Intrusive Geotechnical Stability Monitoring System represents a significant innovation in rail infrastructure monitoring. By utilizing satellite-based InSAR technology and machine learning, the system offers a proactive, scalable, and cost-effective solution to monitoring geotechnical stability around rail infrastructure. The project aligns closely with the competition scope and offers a clear commercial pathway to market, with potential applications across the global rail industry. With the expertise and experience of the lead organisation, this project is well-positioned for success.